Averaging Pitot Tubes - K Factor Enhancement

Enhancement and Development of K Factor calculations used with McMenon Averaging Pitot Tubes using CFD modelling and flow rig confirmation on a wide range of fluids at significantly varying Reynolds numbers

McMenon Engineering Services employs over sixty people in the West Cumbrian town of Workington. The company is focused on the design, manufacture and supply of measuring instrumentation for the process industries and exports products worldwide.

Averaging Pitot tubes are a significant part of the company's product portfolio providing much needed employment in this post-industrial region. The devices offer many advantages to end users, but they can be further improved upon by better understanding their performance in a wider range of applications.

Currently, the performance of Averaging Pitot tubes has been verified through limited test work and calibrations. In some applications where traceable calibrations are either unavailable or too numerous to complete, there is some evidence of errors. Providing a more detailed, traceable and robust estimation of the calibration factor over the entire operating range will provide a much more reliable device with an improved accuracy for our customers.

McMenon Engineering services will be able to increase the confidence of customers in the solution offered and generate increased business; bringing valuable export orders and sustaining a highly motivated and high value workforce in the Allerdale borough of Cumbria.